Volcanic ash layers and environmental change: Decoding records of past landscapes

This field-based project will use Icelandic tephra layers to reconstruct past landscapes, test
models of environmental change, assess long-term human-environment interactions,
evaluate societal resilience and the basis of sustainability.